QCD and LHC phenomenology

A very general algorithm has been developed for computing observables in particle collisions. This algorithm has been proven correct to a non-trivial order in perturbation theory. The project will focus on studying this algorithm and building up a computer code to implement it. This will first be done for simple prototype processes and then built up to ultimately compute any observable. The algorithm will sum all leading logarithms of soft and/or collinear origin.